Development of a tool for assessment of the impact of introduction of point-of-care tests for STIs

This project will develop a user-friendly tool that will enable decision makers to explore the costs, benefits and uncertainties of introducing point-of-care (POC) testing for chlamydia infection in different clinical settings and target populations. This tool will allow comparison of the costs and benefits of the status-quo of current laboratory assays and existing clinical pathways with a clinical pathway built around novel POC diagnostics, using a dynamic transmission model of chlamydia infection. The Health Protection Agency is leading the project and conducting the modelling and health economic work. A strong group of inter-disciplinary expert collaborators (including academic, industry and US partners) are involved in the project.